Nanocomposite Materials For Multimodality Imaging For Use In Minimally-Invasive Surgery

The project primarily is focussing on integrating a coating onto the distal end of an optical fibre. The functionalised probe will perform multiple modes of imaging such as ultrasound imaging and photoacoustic imaging. These imaging probes can then be inserted into catheters and needles which are used in minimally-invasive surgery. The surgeon is thus able to operate with more care and precision preventing any clinical errors from occurring.

The detailed nature of the fibre coating involves a mixture of nanoparticles embedded within an elastomer. The nanoparticles are QDs which have a narrow absorption band which can be tailored by altering the size of the QDs.

Previous research has focussed purely on fabricating fibres for single-modality imaging however these probes will be among the first multimodality imaging probes to be used in minimally-invasive surgery. In addition, the formation of imaging probes using QDs is a first in this field.